(HTL) Real-time transparency solution for COVID-19 surveillance

Harmonise will develop an innovative approach to real-time transparency for companies and governments adopting COVID-19 surveillance. Helping organisations maintain public trust and confidence by ensuring citizens remain informed and in-control.